Protein O-glycosylation enzymes as targets for novel antimicrobials against mycobacteria

Background

Mycobacterium tuberculosis (Mtb) infects around 2 billion people worldwide annually. The organism is a member of the Actinobacteria, a group of Gram-positive bacteria that includes corynebacteria and the streptomycetes. Actinobacteria have a protein-O-glycosylation system that is also conserved in eukaryotes, including man. Mtb mutants defective in protein glycosylation are dead whilst Streptomyces and Corynebacterium mutants are hypersensitive to certain antibiotics. Two enzymes required for protein glycosylation are a polyprenol phosphate mannose synthase (Ppm1) and a protein O-mannosyltransferase (Pmt). Ppm1 is a membrane associated enzyme that transfers mannose from GDP-mannose to a lipid carrier in the membrane, to form polyprenol phosphate mannose, PPM. Pmt is an integral membrane protein that transfers the mannose from PPM to periplasmic proteins. In mycobacteria PPM is also required for the synthesis of the essential cell envelope lipoglycans.

Objectives

Our goal is to understand the structure and mechanism of the protein glycosylation enzymes with a view to identifying novel inhibitors. This project will focus on Ppm1 to determine protein structure and enzyme properties. Ppm1 from Streptomyces is 57% identical to the Mtb homologue and has been overexpressed in E. coli to give approximately 8 mg/liter of soluble protein. We will use a novel assay to characterize the enzyme and attempt to determine its 3D structure or that of a close homologue. The structure will be used for fragment bases screening in collaboration with Prof Hubbard. In an independent line of study we will investigate the structure/function of Ppm1 by mutation and phenotypic analysis.

Novelty & Timeliness

Glycosyltransferases are extremely diverse and the 3D structures of only 7 out of >45000 CAZy GT2 enzymes are known. If solved the Ppm1 structure would be novel and provide insights into the eukaryotic homologue, Dpm. The project is timely as we have unpublished genetic and biochemical evidence for the importance of this enzyme in cell envelope homeostasis in bacteria.